Disruptive low cost rotary sensor

GDE Technology will demonstrate the feasibility of implementing its recently developed advanced algorithms for inductive rotary sensors in the latest generation of embedded microcontrollers such as the ARM Cortex M4. The results of the project will enable the development of inexpensive smart sensors for rotary position measurement which can be used in industrial, robotics, automotive and aerospace applications. We aim to satisfy the unmet need for a cheap sensing platform combining fast update rates (~100kHz), high sensitivity, good immunity to external noise and absolute accuracy in the region of 0.1°. This new 'smart sensor' platform technology will allow significant improvements in the performance of many existing industrial control loop systems and thus achieve new levels of efficiency, safety , and energy saving in a wide range of markets.